Growing Health - bio-inspired solutions for healthier agroecosystems: Understanding biointeractions

Technical abstract
WP1 builds on RRes’ research and bespoke experimental platforms to increase our functional understanding of organismal biology above- and below-ground. WP1 focuses on key genome-sequenced target pests and beneficials of UK agricultural importance. The overall aim is to harness intra- and inter-kingdom biointeractions to improve wider agroecosystem health within a range of cropping systems (Sub-WP1.1) and during cropping transitions (Sub-WP1.2). Outcomes & Impact: WP1 will inform novel sustainable bioprotection strategies (with Sub-WP2.1) and provide data for multi-scale models to inform decision making (with Sub-WP3.1).